A Universal RFID Smart card reader for the FlipPad

Following our successful Proof of Concept project, we are progressing to Development of a
Prototype. This is for an RFID Smart card reader which can easily installed in the back of the
FlipPad. The FlipPad is a medical grade case for the iPad Air which has been developed in
UK London Hospitals. FutureNova owns an Apple "Made for iPad" Developer licence and
intends to sell this product as a standard Apple accessory. The RFID Smart card reader will
be capable of reading NHS Smart cards which is standard for NHS clinician identity. Since
our original design work, we have identified other healthcare markets in France and the USA
who also use Smart cards to identify their staff. We intend to develop an RFID Smart card
reader that is adaptable for each country and supply a method managing all the accessory
devices using an Appstore.
Our Proof of Concept project helped to attract £150,000 in angel investment which then
attracted a further £350,000 investment in FutureNova. It has paved the way for institutional
investment next year.